ProDrive - Advancing the Safety and Security of Vehicle Fleets

This project fully addresses the IUK scope for a Smart project by providing an significant improvement to a market security need, which will lead to more resilience, secure and smarter e-commerce delivery through the use of modern sensors, and connected vehicles.

Protrack have a commercially active tracking system with a strong customer base. This project seeks to develop and add new functionality to address a costly industry need among delivery fleet operators. The system will make use of the existing infrastructure used by telematics systems in terms of the connectivity between vehicle and the management team at base. The product will support the one of the main benefits of telematics systems which is to combat the risk of theft. The solution proposed will use innovative techniques to achieve increased security and improve the efficiency and effectiveness of fleet operators internationally. In addition, there are important benefits for the community in terms of reducing environmental pollution. Overall the project will deliver a new and much sought after product to the international transport fleet market.